Queen's University of Belfast and BLK BOX Fitness Limited

To develop Industry 4.0 end-to-end design and manufacturing processes for challenging products, allowing innovation of new products adding credibility to the market offering.